Smart Pants

Urinary incontinence is estimated to affect 2-3m individuals in the UK and is higher in women
than men and furthermore, an overactive bladder has a prevalence of >5m in the UK
population. This condition is distressing and leads to a significant loss of quality of life for
the sufferer. In many cases sufferers with UI are unaware of leakage during the day and also
at night (nocturnal enuresis) and even though they wear pads with waterproof pants these can
saturate and leak leading to the wetting of clothes during the day or bedding at night.
Alert-It has conceived of a solution to these problems and the Smart Pants technology will
alert carers when the incontinence pants are about to leak. The Alert-It detector is wirelessly
linked to the care home alarm system and the time at which the detector is triggered is logged
enabling care home staff to monitor patterns of NE and implement the appropriate care.